Project Quickstop

COVID 19 has disrupted both automotive and aerospace industries. At the same time, both industries face enormous pressure to meet legislative targets for improved sustainability. In automotive, reduced vehicle weight is needed in order to reduce emissions in both internal combustion engine (ICE) and electric or hybrid powertrain systems. This proposal addresses the opportunity to contribute to lighweighting by replacing cast iron brake materials with low density value-engineered carbon-carbon materials. Cast iron brakes are used in volume automotive and replacing with low density carbon-carbon brakes can realize \\\>70% weight savings leading to combined performance improvement and emissions reduction. Replacing the brakes in the current fleet of ICE vehicles in the UK would reduce CO2 emissions by 2 million tonnes per year (about 0.5% of total UK emissions). Furthermore, the material microstructure is engineered to deliver extremely low wear rates compared to conventional carbon-carbon materials as used in the aviation industry.

The carbon-carbon materials being developed by Freno Carbon use novel and low cost process technology which allows a projected price of a Quickstop brake disk comparable to cast iron, the current choice for cars and light vans, on a cost to weight basis.